Street Spiritualities: The role of spirituality (religion and witchcraft) in the everyday lives of street children and youth in Africa

The aim of this Fellowship is to advance knowledge and understanding regarding the impacts and implications of spirituality - religion and witchcraft - on/for the lives of street-connected children and youth. Through contributing to academic debates as well as by ensuring spirituality is embedded in policy and practice, its ultimately goal is to bring positive change to the lives of street-connected children and youth.

It builds on a Ph.D. research exploring the role of spirituality in the lives of street children and youth (aged 13 - 20) in Bukavu, a city of approximately 900.000 residents situated in the far east of the Democratic Republic of Congo (the DRC) in Africa. To gain an in-depth perspective on the spiritual practices of street children, I conducted six months of research in Bukavu. This research consisted of 'ethnographic methods': face-to-face interviews, group discussions, informal conversations and observations. In addition, 'child-friendly' and creative methods were designed to work around the relatively short concentration span of street children, to make the research more 'fun' for them and to make sure their voices and lived experiences would be central to the data. These creative methods included twelve theatre/drama performances with approximately seventy children, art/drawing with sixty-seven children, and twelve interviews based on images as discussion-material. These methods triggered the imagination and reflexivity of these children, encouraging them to think about themselves and their position in society.
The results of the research show that spirituality is a crucial aspect of street life in Eastern DRC. In this war-torn, severely impoverished and highly unstable region, spirituality is completely intertwined with the quest for everyday survival on the streets. I differentiate here between two types of survival: physical (or 'material') and emotional (or 'moral') survival.
To physical survival, social relationships are central. Children 'befriend' religious figures such as pastors or imams, but they also engage with 'dark' spiritual authorities such as witches, witchdoctors and even the Devil. In these relationships, children exchange their loyalty to a particular church for food or clothes donations. From witchdoctors they buy good-luck charms that help them to survive the rough street conditions.
The second type of 'spiritual survival', emotional survival, functions in a different way. Especially religion serves as a framework for personal emotional survival, offering justification, comfort and hope. This reveals that street children are not only concerned with physical survival but also struggle with existential questions and their exclusion from society. They develop certain (philosophical/spiritual) techniques to come to terms with a certain moral discomfort they experience growing up as socially excluded human beings.

This Fellowship aims to use these findings to generate impact that goes beyond scholarly knowledge-building, ultimately changing the lives of street children and youth across Africa (and beyond). This is achieved through a comprehensive dissemination strategy which, besides producing academic papers, includes the publication of a policy paper, highlighting the spiritual and emotional needs of street-connected young people, aspects that have long been neglected in most policy and practice work. Furthermore, a webinar and workshops in both Africa and the UK will be organised to engage with NGOs/ practitioners and social workers and collaboratively design more efficient policy and intervention strategies to address the complex needs of street-connected young people. Finally, inter-religious seminars will be organised to increase awareness about and discuss the threat of child witchcraft accusations, a phenomenon that is rapidly spreading across the African continent.